The University of Liverpool and Wadaro Limited

To use SIM card-based cloud source approach to improve estimation of mobile phone user location, enabling better positional evaluation of mobile phone network performance; and making the operators' conventional "drive test" approach redundant